The seismic structure of Borneo from passive array data.

Passive seismic data (ambient noise and regional earthquakes) will be inverted to constrain the seismic structure across the full lithospheric thickness beneath Borneo. The high irregularity of source-receiver path coverage across Borneo means novel methods of seismic tomography will be investigated, specifically adaptive parameterisation approaches that can account for different data types at a range of scales/resolutions of coverage. Local and regional earthquake travel times may also be included in the inversion after picking from the continuous record. This may motivate exploration of novel machine-learning-based automatic picking methods, or improvement of existing methods. This inversion will be used to deduce the thickness of the crust and lithospheric mantle - fundamental properties that are not yet well-constrained despite Borneo being the third largest island in the world. In addition to constraining these fundamental properties of the lithosphere, this inversion can also be used to improve 3D temperature and velocity models of sub-Borneo lithosphere, as well as constrain any major anomalies related to recent tectonic events (e.g. subduction termination and slab break-off). Collaboration with local scientist and the introduction of other geophysical dataset would permit interpretation of these anomalies and provide insights into the geodynamic effects of these tectonic events.